Alive: Carbon-Negative Modular Façades for Resource-Efficient Urban Greening

Alive Labs is pioneering a new generation of **carbon-negative façades** that transform buildings into living infrastructure for cities. This project will develop and validate a breakthrough modular cladding system that integrates vegetation directly into building envelopes, enabling a step-change in how the built environment addresses climate, biodiversity, and air quality challenges.

Traditional façades and cladding systems are resource-intensive, locking in high embodied carbon and limited recovery at end-of-life. Meanwhile, conventional green walls, though popular, are often complex, costly to maintain, and prone to failure. Alive's approach addresses both challenges head-on, offering an **integrated alternative that is durable, scalable, and commercially viable**.

The system combines lightweight modular panels with engineered bioreceptive surfaces that naturally support moss growth. Once installed, the façades provide **long-term environmental benefits**:

* **Carbon impact** -- moving beyond neutrality, panels are designed to achieve a net-negative embodied carbon footprint, helping reduce emissions across the building sector.
* **Air quality** -- living moss surfaces capture airborne pollutants, including nitrogen dioxide and fine particulate matter, improving the health of urban environments.
* **Cooling & comfort** -- façades lower surface temperatures by several degrees, reducing building cooling demand and contributing to more resilient cities during heatwaves.
* **Biodiversity uplift** -- façades provide new habitats for resilient plant species, helping cities deliver **Urban Greening Factor** and **Biodiversity Net Gain** targets.
* **Circularity** -- designed for modularity and re-use, the system supports a more resource-efficient construction sector.

This project will advance the system through **pilot installations in operational environments**, supported by independent testing with leading universities and technical specialists. Key deliverables include validation of structural performance, fire pathway strategy, carbon impact assessment, and circularity trials. Together these steps will advance the system to **TRL 7**, demonstrating readiness for scale-up.

Commercial traction is already strong, with interest from developers, distributors, and asset owners. Pilot partnerships are in place to host real-world demonstrators, ensuring outcomes are grounded in customer needs and market expectations.

Alive's vision is to redefine façades as part of urban infrastructure --- not just protecting buildings, but actively **cleaning the air, storing carbon, supporting biodiversity, and cooling cities**. With growing policy drivers in the UK and globally, the project positions Alive Labs as a leader in sustainable construction, delivering a **scalable, commercially viable, and high-impact solution** to one of the sector's greatest challenges.